Predicting Failure in Adaptive Networks

This study will look at the technology required to accurately measure key parameters within grid -level components and investigate how these measurements can be used to predict potential sources of failure within the grid.